MULTIDISCIPLINARY APPROACH TO BIOACOUSTICS: Integrating phylogenomics, biophysics, and functional genomics to unravel the evolution of hearing and sin

Acoustic communication is widespread across the animal kingdom. For decades, studies of acoustically communicating animals have collectively revealed the intricate interplay and co-evolution between signal sender and receiver, as well as the diversity of morphological structures involved in hearing and sound production and their complex neurophysiological underpinnings. However, the current approach in the field of bioacoustics is often narrowly focused on a particular aspect of acoustic communication using single model organisms, making it challenging to draw a general conclusion about how singing and hearing have been shaped through time. This project will take an explicitly clade-based approach using a comprehensive dated phylogeny of Ensifera, the most diverse group of acoustically communicating animals, complemented with cutting-edge techniques in imaging, biophysics, and functional genomics to evaluate mechanisms of hearing and singing in a comparative framework. The ambitious scope of the proposed phylogenomic analysis will firmly establish evolutionary relationships among and within the major ensiferan lineages, which have remained elusive for many decades. The project will generate an unprecedented amount of detailed morphological, biophysical, and genetic data using X-ray micro and nano computed tomography, microscanning laser Doppler vibrometry, RNA-seq, and target capture sequencing. The results from this project will answer outstanding questions about when acoustic communication originated and how often it has been lost, how lineages independently evolved different mechanisms of hearing and signalling, what the physical, neural and genetic bases of these are, and how signal diversity is causally related to diversification and speciation. These findings will collectively reveal general insights about the evolution of acoustic communication.

Potential impact
This project will fill important gaps in biodiversity and bioacoustics knowledge and provide unique educational opportunities at multiple academic levels, from K-12 students to postdoctoral researchers. It will place particular emphasis on broadening participation of underrepresented students, all of whom stand to collectively benefit from our exciting scientific discoveries. The project results will be broadly disseminated through open access peer-reviewed journals, conference presentations, as well as popular media outlets. The international project team will establish a strong collaborative network that will persist long after the grant period. Broader impacts activities include: (1) Develop and offer two rounds of 10-week Summer REU Program specifically targeting Polynesian and Hispanic undergraduate students to provide hands-on experience in biodiversity and genomics research; (2) Develop an outreach activity about insect acoustic communication targeting K-12 students called "The Night at The Gardens" at TAMU educational gardens; (3) Develop an interactive exhibit about the evolution and the genetic basis of acoustic communication to be showcased at the Royal Society Summer Science Exhibition in the U.K.; and (4) Develop a "Cricket Course" targeting the general public and scientists to provide training in identification, ecology, behavior, and bioacoustics of katydids, crickets, and allies at the Archbold Biological Station in Florida and the Soltis Center for Research and Education in Costa Rica.

Benefits to the UK population are also envisaged via potential developments to sensors based on the acoustic organs of the. This exploitation will be targeted at UK industry through the research groups of the principal applicant (PA) at Lincoln. This links with the Research & Enterprise department (RID) and the Laser Group at Lincoln.